Herbie & Josie Vouchers

Herbie and Josie handbags are a modern take on an old classic lucite vintage design. Incorporating modern acrylic materials with manufacturing techniques previously unseen on such an item. InnovateUK vouchers have been requested to gain access to industry knowledge of CNC machining and to acquire CAD drawings.